An analytical framework for Test, Trace and Isolate in the UK: optimising and targeting deployment alongside other measures.

We will develop a robust analytical framework to guide decisions about the deployment of Test, Trace and Isolate (TTI) to control the SARS CoV2 epidemic over the next 12 months. As the UK eases lockdown and workplaces, leisure venues and schools re-open, refining and targeting TTI is necessary to prevent the return of rapid exponential epidemic growth. This will require quick feedback, assessment and integration with real-time epidemiological, behavioural and operational data. We will develop mathematical models of SARS CoV2 transmission and TTI processes, to assess how TTI could be most effectively refined and targeted in association with other control measures, and to develop metrics to assess TTI performance. We will consider how both the design of the TTI system and environmental factors affect people's behaviour. We will respond to emerging questions but currently prioritise: 1) optimal combinations of TTI, screening and physical distancing measures, both to reduce transmission and to protect vulnerable groups; 2) appraisal of the role of behavioural responses to take up and adhere to TTI policies, including trade-offs and the consequences for how policies are supported; 3) signals to initiate stepped up intervention intensity; 4) assessment of our understanding of transmission patterns.

Technical abstract
We will develop a robust analytical framework to guide decisions about the deployment of Test, Trace and Isolate (TTI) to control the UK SARS CoV2 epidemic over the next 12 months. This framework will be underpinned by branching process models of SARS CoV2 transmission and contact tracing, which are flexible enough to capture factors like households and clusters while being mathematically transparent enough to allow for direct calibration to data and quantification of uncertainty in predictions. We will provide evidence to inform key decisions about optimal combinations of tracing, screening and distancing measures. The inclusion of detailed network structure, settings and heterogeneity in contact patterns enables us to address issues such as: the role of uptake and adherence to TTI; the impact of TTI on transmission; signals to initiate stepped up intervention intensity; and assessment of the consistency of observed contact tracing data with epidemiological hypotheses. The research will take a socio-technical approach, recognizing that to ensure robust decision-support outputs from mathematical models must be situated within an understanding of human behaviour, and that both the technology and the environment in which it is deployed will influence the results obtained. The framework will be informed throughout by a contextual understanding obtained from key stakeholders, including members of the public who test positive, members of the public who are listed as contacts and asked to self-isolate (who do not necessarily test
positive) and people working within the TTI and outbreak teams.